Improving the quantum efficiency of single-photon sources and detectors

Nu Quantum partners with the National Physical Laboratory to develop cutting-edge single photon sources and detectors to enable a step-change in performance of free-space quantum key distribution.

NPL will use Nu Quantum's arrays of room temperature devices to optimise an automated quantum optical measurement suite: a step towards national standardisation of quantum devices through large-scale measurement.